Application for financial support for Photon06

The Photon series of conferences have been designed to display the UK as highly visible player in the optics and photonics field. The sequence of meetings described below establishes cooperation and increases efficiency by stimulating interactions right across the European sector and beyond. In an exciting way Photon06 will continue to support the exploitation and dissemination of results and strategies developed with the academic sector and industries. It will make a major contribution to the development of a common long-term shared vision, create synergies and strengthen the whole community. Optics and photonics play a decisive role in highly competitive markets. There are many leading players in the UK academic and the industrial/business sectors giving rise to an impressive critical mass to demonstrate that this area is of pivotal importance to the UK and to Europe. By staging Photon06 we will be building not only upon Photon04 but we will be creating a platform in photonics that will serve all aspects of UK society.